DEVELOPING A DYNAMIC DEMAND SMART GRID PROPOSITION IN COMMERCIAL REFRIGERATION USING CREATIVE INDUSTRIES AND CONTROLS MANUFACTURE

The project aims to assess the potential for commercial refrigeration to provide National Grid with second by second grid balancing services, essential to delivering the UK’s energy needs.The project consortium will develop and trial RLtec’s frequency response technology, Dynamic Demand TM, to enable commercial refrigeration systems to become demand side participation applications, using East of England Co-operative as a trial host. Successful deployment of Dynamic DemandTM in commercial refrigeration will help to displace grid balancing services from thermal power and pumped storage hydro stations, both of which are costly and polluting.